Ford Focus Battery Electric Vehicle (BEV)

Demonstration of electric vehicles to understand customer journeys, charging behaviour, and perceptions using 21 vehicles mostly in the South East of England including working with members of the public in the London Borough of Hillingdon. The data will help to establish the size of the potential market for EVs in the UK and understand any implications for electricity generation and distribution.
The project partners are Ford, SSE, the University of Strathclyde, and the London Borough of Hillingdon.